Multi-functional Microfabricated Atomic-Photonic Systems: Multi-MAPS

Accurate inertial measurement units are critical for autonomous navigation where access to Global Navigation Satellite System networks is denied/unavailable/unreliable. This is particularly relevant to timing, navigation in defence, and civilian applications such as seabed explorations, autonomous infrastructure monitoring, and manufacturing control.

The Multi-MAPS project will develop a navigation-grade atomic-photonic module based on an atomic spin gyroscope. This 24-month project builds on the outputs of several quantum projects to create a pathway to developing a commercial atomic spin gyroscope based on co-magnetometry within the UK.